GUARD: Generated Unauthentic Ad Recognition & Detection - Phase 2

GUARD is an AI-powered security and compliance tool designed to keep digital advertising safe and authentic in the age of generative AI. Our desk research shows that 91% of creative agencies are already using, or actively exploring, generative AI in their workflows. At the same time, Phase 1B validation revealed that 85% of industry professionals are worried about AI misuse in ads, yet 80% say they lack dedicated detection or compliance tools. The scale of the challenge is significant: UK digital ad spend has reached £36bn, the Advertising Standards Authority withdrew or corrected more than 33,000 ads in 2024 alone, and under the EU Digital Services Act, non-compliant advertising can lead to fines of up to 6% of global revenue.

This project is a feasibility study to **build a proof of concept for GUARD. GUARD** analyses images, audio, video and text to flag two high-impact risks: undisclosed synthetic media and unsubstantiated claims. It combines multimodal forensics with a rule-based interpretation of ASA/CAP rules to produce fast, explainable reports that reference relevant guidance.

The proof of concept will deliver two core modules: the **Disclosure Detector** and the **Claim Verifier**. The Disclosure Detector flags content that is likely AI-generated or manipulated but presented without proper labelling, for example, deepfake influencers or synthetic voiceovers. The Claim Verifier pinpoints factual claims and checks whether the supporting evidence meets recognised standards. Together, these modules act as a practical "safety net" for creative and legal teams, helping to save costs due to rework and lower the risk of regulatory fines.

**GUARD** will be available via a **web dashboard and a developer-friendly API**, making it easy to adopt in agencies of all sizes and integrate into existing publishing workflows. The project will work with pilot partners to evaluate accuracy, usability and real-world impact, iterating the design based on practitioner feedback. Success metrics include the accuracy of automated flags, time saved in review cycles and a reduction in problematic content reaching the public.

The project is backed by research and led by a UK university team with expertise in machine learning, cybersecurity, ad tech and responsible AI. With 91% of ad creatives using or planning to use AI, **GUARD** offers a practical path to embrace creative AI with confidence, aligning with evolving UK and international guidance and strengthening trust in digital advertising.